U-AGREE

U-AGREE aims to develop an integrated risk model linking the operations of unmanned aircraft (UAS) with some negative effects they may have with regard safety, security, privacy and environment. This risk model is intended to support the airspace risk assessments required by U-space European regulation as well as an amendment to SORA methodology so that risk can be quantitatively estimated, enabling digital implementations leading to swifter operational approval processes. Moreover, the U-AGREE risk model will account for U-space services to mitigate the risk, thus reducing the burden of meeting the SORA operational safety objectives and unleashing operations and business models which are currently economically unviable. To achieve these goals, U-AGREE will start by identifying realistic scenarios where UAS operations will take place and will assess them to identify all the hazards that these operations can pose to safety, security, privacy and environment. Next, the project will agree metrics and thresholds to measure the risk due to these hazards with relevant stakeholders (especially civil aviation authorities and common information services providers). Afterwards, the team will develop mathematical models linking the hazards with their effects (either on the ground or in the air) and will define mitigation barriers using U-space services, as well as algorithms to quantify their effectiveness in terms of risk ratios. These models will be integrated into state-of-the-art U-space simulators to evaluate the applicability and relevance of the proposed integrated risk model in the representative scenarios previously identified by the project. To synchronise the project outcomes with the U-space deployment, a first version of the risk model addressing short term needs will be delivered one year after the project kick-off, whereas a second version addressing mid to long-term needs (e.g., urban air mobility or variable demand) will be delivered at the end of the project.